NURSE - Nutrient Utilisation and Recovery though Supercritical Extraction

The UK produces ~140 million tons of livestock waste annually. Most of this is spread on land as fertiliser as it contains nutrients important for crops. There it decays leading to significant emissions, contributing to global warming and air pollution. Livestock waste is also soluble and leaches into the surrounding environment leading to eutrophication, environmental damage and is a major contributor to why ~80% of UK rivers fail to meet "good" standards under the Water Framework Directive. Less than 50% of applied nutrients such as phosphorus are taken-up by actual crops with the rest lost. This is coming at a time of increasing costs to farmers and depleting sources of fertiliser components including Phosphorus.

It is vital that farmers are given new tools to reduce their environmental impacts while recovering and reusing valuable nutrients. This project is a new collaboration between Kairos, Cranfield, Royal Agricultural University and UKATC and though IUK support is develop an advanced hydrothermal technology to process livestock wastes to recover the valuable nutrients they contain, producing a low emission, non-leaching fertiliser, while separating the carbon for permanent sequestration. This will enable farmers to optimise use soils and nutrients while reducing costs, waste and environmental impacts.